Climate science into the BoardRoom (CIBR)

The aim of this project is to visualise information from climate change models so that it can be displayed on an internet "game" called the the 2050 Global Calculator. The aim of the Global Calculator is to energise and inform discussion about energy and climate choices in the lead-up to the UNFCCC climate negotiations in Paris in 2015. The Global Calculator lets you make decisions about the energy system in 2050: should we use lots of nuclear power, or insulate our houses, or become vegetarian? The impact of these choices is then shown in terms of carbon emissions and the effect on the global climate. In the early stages of constructing the Global Calculator, we have already learnt a lot about the different expectations of climate scientists and of policy-makers from the Department for Energy and Climate Change. The target audience for the web tool is businesspeople, who will probably have different expectations again. So what we want to do is to use the Global Calculator to demonstrate those differences, and work towards finding a system that will help all of us to communicate better. That means helping climate scientists design experiments that give answers that are directly relevant for real-world decisions, and helping decision-makers to understand the limits of climate information, so they don't ask for the impossible. Providing a forum for feedback and constructive discussion, by starting this conversation around the Global Calculator, will improve the use of climate information in business and policy.